Debating driverless futures: Anticipatory governance and responsible innovation for self-driving cars

In the middle of the afternoon on May 7th, 2016, near Williston, Florida, Joshua Brown joined the long list of fatalities on the world's roads. However, his death was different. He was his car's only occupant but, as far as we know, he was not driving. His car was in 'Autopilot' mode. The technology in his Tesla Model S that was designed to keep him safe failed to see a white truck that was crossing his carriageway against the bright white sky behind it. Brown's Tesla hit the trailer at 74mph, after which it left the road and hit a post. Had the car veered left instead of right, crossing onto the opposite carriageway, the world's first fatal self-driving car crash could have caused a higher death toll and even greater controversy.

Self-driving cars promise to be one of the most disruptive technologies of the early 21st Century. Enthusiasts for the technology think that it could solve problems such as access to transport for disabled people, traffic jams and hundreds of thousands of deaths on the road each year, most of which are cause by human error. Some companies say they will sell self-driving cars as early as 2018. Governments in the UK and elsewhere see huge potential in securing economic growth and new high-tech jobs for their populations. The UK's Industrial Strategy has prioritised self-driving cars and increased investment in the machine learning technologies that will allow computers to replace humans behind the wheel. Morgan Stanley, an investment bank, forecasts a multi-trillion dollar global market with billions of extra dollars in productivity gains in a 'New Auto Industry Paradigm'. The consultancy firm KPMG calls self-driving cars 'The Next Revolution'.

The typical approach to a new technology is for society to understand its effects only in hindsight. For self-driving cars, this would be a bad idea. Policymakers, innovators and the public risk sleepwalking into a future in which technology worsens inequality and loses public trust. The history of the car in the 20th Century shows us that, while technologies can have enormous benefits, they can also cause harm and lock society into new ways of living that then prove hard to change. For self-driving cars, the question is whether we can develop a more alert approach to the technology as it is emerging, before it becomes part of our everyday lives. Rather than innovation being 'driverless', we should look for ways in which innovators and policymakers can take responsibility for the futures they help create.

To maximise the public benefits of self-driving cars, we should scrutinise innovations and policies that are currently underway. The engineering of our future transport systems is too important to be left to engineers alone. There is a need for democratic discussion of the opportunities and uncertainties of self-driving cars. Rather than guessing at the hopes and fears of consumers and citizens, we should instead ask people what they really think.

In 2017, the House of Lords science and technology committee concluded, "There is a clear need for further Government-commissioned social and economic research to weigh the potential human and financial implications of CAV (Connected and Autonomous Vehicles)." But, while investment in self-driving cars currently totals around $80 billion, there is almost no social science exploring public views about what self-driving cars could mean for the future of transport. This proposal is for the world's first major social science project to bring the public voice into the debate on the future of self-driving cars.

Potential impact
This project would be the first major UK social science research effort into the uncertainties and possibilities of self-driving car technology. It is designed to be timely and relevant to ongoing policy and technology debates. Self-driving debates have so far been heavily US focussed. However, approaches across different jurisdictions will depend on legacies and cultures of transport. With its strong culture of public transport, the UK has an opportunity to offer an alternative, socially-robust mode of governance. Our project would contribute towards shaping this.

The team's track record in high-impact research is outstanding. Stilgoe has worked for Demos and the Royal Society and advised the UK Research Councils, the European Commission, Nesta and others on emerging technology governance. His framework for Responsible Innovation (with Macnaghten and Owen) has contributed to the shaping of Research Council policy. He has been an expert witness for the Select Committees of both Houses of Parliament. Jones is a leading transport adviser at urban, national and European levels. He is a member of the Independent Transport Commission and the London Roads Task Force. Cohen is an experienced transport consultant and adviser, having worked in the private, public and academic sectors. Parkhurst has been one of the UK's first social researchers to develop work into AVs. Winfield has been a leading voice in early policy debates about the governance of robotics and AI and a pioneer of the emerging field of robot ethics. The team's continued engagement in this debate will be supported by a research and impact assistant, who will be responsible for managing the project's online presence, supporting the project advisory board and engaging with the project's wider network of stakeholders.

The project will make substantial contributions to two areas of policy: first, transport and, secondly, data and machine learning. The project could not be more timely. Both policy areas are changing rapidly and in need of social scientific insight. The 2017 Budget announced plans for cars without drivers on UK roads by 2021. An AVs bill, proposing substantial changes to insurance is currently making its way through parliament. Trials on public London roads are due to begin in early 2019. The National Infrastructure Commission will explore preparing UK roads for driverless cars. The 2017 Budget also announced a Centre for Data Ethics and Innovation. As the General Data Protection Regulation enters law and the UK leaves the European Union, the regulatory landscape will change, creating new questions and new opportunities for social science.

Early policy reports have outlined what is at stake with AVs. The Council for Science and Technology (2015) recommended to the Prime Minister that, "The UK should not just be a playground to test autonomous and connected vehicles without retaining any of the value." David Begg's (2014) 2050 Vision for London concludes that, "automated vehicles have great potential. But we must not allow them to shape our cities in the way the internal combustion engine was allowed to in the last century". A major finding of the House of Lords Science and Technology Committee (2017) was that "There is a clear need for further Government-commissioned social and economic research to weigh the potential human and financial implications of [AVs]".

The approach to maximising impact will be to include stakeholders upstream and throughout the life of the project, in particular through the project advisory group. Representatives from Bosch, CCAV, the Transport Systems Catapult and the StreetWise and Capri trials have agreed to join the group and contribute their expertise to the project (see attached letters of support). The advisory group will help steer the project towards greater relevance for corporate R&D and policy and play a valuable role in promoting project findings.